Databrella IV April 2014

We have developed a disruptive super-encryption platform that enables single systems and integrated platforms to protect themselves from cyber-attacks, advanced self-cloning malware and hostile or intrusive software.
This intelligent system defies cryptographic standards to simultaneously safeguard sensitive information within both secured datasets and large blocks of fluid open data.

The set of unique algorithms we designed assist big data analytics tools in defending systems in physical data transfer, mobile, distributed computing (Cloud) and online digital media.